AI Solutions to Urban Health Using a Place-Based Approach (AI4URBAN-HEALTH)

Our cities and towns are facing increasing challenges related to public health, sustainability, and climate change. The environments we live in significantly impact our physical and mental well-being, yet we often lack the tools to understand and improve these complex urban systems effectively. Urban planners, policymakers, and communities need innovative ways to create healthier, more sustainable living spaces. However, the interactions between urban environments, human health, and sustainability are highly complex and interconnected, making it difficult to predict the outcomes of interventions or policy changes.
The AI4URBAN-HEALTH Network aims to revolutionise how we design and manage urban environments to promote better health and sustainability. We will bring together experts from diverse fields including artificial intelligence (AI), health sciences, urban planning, and environmental studies. Our goal is to develop advanced AI tools that can analyse complex urban systems and predict the impacts of changes, while also creating a framework for inclusive decision-making that involves communities in shaping their environments.
At the heart of our approach is the use of cutting-edge AI techniques to create 'digital twins' of urban environments. These virtual models will allow us to test different scenarios and interventions, predicting their effects on health and sustainability. Importantly, we'll combine this technical approach with community engagement, ensuring that local knowledge and priorities are central to our work. We will test our approaches in real-world settings through case studies in Bradford, Guildford, and London's World's End Estate, each presenting unique urban challenges and opportunities.
Our research could lead to numerous practical applications. We envision smarter urban planning tools that optimise for health and sustainability, AI-powered systems for managing air quality, energy use, and traffic flow in cities, and personalised health recommendations based on environmental conditions. These innovations could provide evidence-based policy recommendations for creating healthier urban spaces.
The potential benefits of our work are far-reaching. We aim to improve public health through better-designed urban environments and reduce the environmental impact of cities, contributing to climate change mitigation. We aim to bring about more efficient use of resources in urban areas and empower communities with a greater say in shaping their living spaces. There are also potential economic benefits through the creation of new technologies and more efficient urban management systems.
By bringing together advanced technology, scientific expertise, and community involvement, the AI4URBAN-HEALTH Network aims to create a blueprint for healthier, more sustainable cities of the future. Our interdisciplinary approach, combining AI innovation with deep community engagement, positions us to make significant contributions to urban health and sustainability research. We believe our work will not only advance scientific understanding but also provide practical tools and insights that can be applied in cities around the world, ultimately leading to improved quality of life for urban dwellers and more resilient, sustainable urban environments.